Head injuries in cricket, an assessment and analysis of their causes and prevention

The issue of brain injury in sport has grown in significance due to improved diagnosis and heightened awareness brought about by high profile media coverage. Cricket is a sport where participants, especially at the highest level, are exposed to risk of head and brain injury. Significant work has been undertaken by medical professionals within the sport to assess and diagnose players both prior to and during recovery from head impacts, but there remains an absence of knowledge to connect the details of the impact received with the injury and subsequent symptoms.
This project will seek to develop and investigate laboratory based methods to replicate known head injuries and explore the potential for advanced measurements that can progress understanding of the causes of brain injury in more detail.